Mental Health and Learning Disabilities: Heritage and Stigma

Mental Health and Learning Disabilities: Heritage and Stigma will bring together a number of projects on the history of mental health care. The University of Huddersfield will work with local charities (St Anne's and Mencap) and the South West Yorkshire Partnership, a regional NHS Foundation Trust, to actively engage a range of stakeholders in the development, delivery and dissemination of the project. At the centre of this project will be current service users who will contribute to both the design of individual projects and their successful delivery. The partners will work together so that they will ensure the long term legacy of their projects. This will include exhibitions in the short term but also the development and delivery of teaching and learning materials. Both will exploit resources held by the West Yorkshire Archive Service. These resources will be developed with a wide ranging audience in mind. They will be used, not only to understand the longer term story of mental health care but also address the stigma associated with mental ill health and learning disabilities in the past and in the present.

Potential impact
The rationale for this project is a timely one. Research published in 2009 concluded that there is still a huge stigma associated with mental illness (O'Hara, 2009, Boseley, 2009). Similarly, the focus for historians and non-historians alike has often been the dark side of Victorian asylums. The headline in The Times (Deer, 1985) that spoke of 'the stark lessons from a scrapheap hospital' when a number of elderly patients died of food poisoning, echoed the Museums of Madness title of Andrew Scull's 'magisterial' (Smith, 1999) historical monograph. Headlines alone can enforce stereotypes and this collaborative project offers an opportunity for a large number of people to look again at the history of what can be an emotive subject. This joint working initiative will enable community groups to explore the longer term heritage behind the 'hidden' histories of mental ill health (St Anne's) and learning disability (Mencap). While the primary impact will relate to the stakeholders identified in the original AOS bids, the development of additional teaching and learning resources stemming from these individual resources will ensure both a much wider impact and an ongoing legacy. The outputs will be made available to members of the general public, educational and community groups and trainee and current practitioners working in the field of mental health. The PI currently works as a Visiting Research Fellow at the South West Yorkshire Partnership, NHS Foundation Trust and discussions have shown that there is a demand for such resources. This is reflected in the Trust's support for the project and the work will feed into the Trust's Creative Minds Agenda http://www.southwestyorkshire.nhs.uk/wp-content/uploads/2012/06/Creative-Minds.pdf In addition, it will have an impact upon the groups identified by raising awareness of the past and present experience of those with mental health conditions and learning difficulties inside and outside of institutions; by helping to build positive images, especially amongst school children, of these groups; and by providing an important context for practitioners to help in their professional development. Finally the partnership will bring together voluntary and statutory service providers with academics and the heritage sector to broaden the potential opportunities to reach a wider professional and general public.

Bibliography
Sarah Boseley, 'Mental health stigma in business and politics', Guardian, 28 Sept. 2009, available at
http://www.guardian.co.uk/society/2009/sep/28/mental-health-depression-attitudes-stigma [accessed 28.11.12]
Deer, B. (1985) 'Stark lessons of a scrapheap hospital' in The Times, available at http://briandeer.com/social/stanley-royd.htm [accessed, 28.11.12]
O'Hara, M (2009) 'Mental Health is strongest taboo, says research'. The Guardian, available at
http://www.guardian.co.uk/society/2009/feb/20/mental-health-taboo [accessed 28.11.12].
Smith, L.D., (1999) Cure, Comfort and Safe Custody, Leicester University Press, Leicester.